Self-service Experience Builder

Self-serve Experience Builder gives Cultural and Art centres the power, in their own hands, to create their own engaging visitor app and immediately deliver new features and benefits for their visitors while at the same time improving their own bottom line.